VR collaborative robotics, enabling remote physical work.

The Covid-19 crisis has put over two billion people in lockdown, revealing unpreparedness for businesses to adapt to social distancing rules and physical work disruption. While some office work can be done from home - pressing everyone into video-conferencing - the impossibility to achieve physical tasks remotely is an immense stumbling block. The Manufacturing industry employs 2.7m people, generating over £380Bn in the UK alone. From manufacturing, engineering, scientific research, education to healthcare, many professionals wish they could achieve physical work remotely.

Titan Reality's key vision and motivation is to help these many industries to get back to work safely, and become more flexible and resilient with the fast adoption of a remote collaborative robotics solution up-skilling their workforce. With years of leading edge work in this field, Titan Reality can build an affordable solution using VR and natural hand motion to remotely interact with robotics and achieve physical tasks in collaboration with the workforce. The solution is human-centric and interactive, empowering the user and remote team work.

Our VR solution uses natural motor skills and senses we use everyday with high precision and makes the robotic arm or cobot reproduce those movements instantly. Hands motion tracking ensures programming is based on teaching the robot practical skills, which are very difficult to program with code. Our virtual robotics controller handles instant translation into machine language. VR enables easy training with expected results. Feedback sensors and IP cameras ensure safe remote operation of the robot.

Agile, fast, adaptable and affordable the VR collaborative robotics solution is the "video-conferencing" equivalent, physical businesses desperately need.